University of Strathclyde and Symphonic Software Limited

To apply automated reasoning algorithms to enhance the security, performance and compliance of information-sharing systems in both the public and private sector.